PROMETHEUS: Enabling a Data Rich Additive Manufacturing Process

AM offers unrivalled flexibility in terms of part geometry, material composition and production volumes. It will revolutionise the high value manufacturing sector such as the aerospace, energy, and medical implant industry, enabling complex, lightweight, high-performance parts to be produced with more functional materials, with less material waste and more economically. Wayland's NeuBeam Technology offers industry a new and more capable AM process. Added capability, however, is often associated with added complexity.

In project "Enabling a Data Rich Additive Manufacturing Process" (Project PROMETHEUS) a comprehensive programme of experimental, theoretical and development work will be conducted to unite the essential technologies of the NeuBeam AM process into a data rich process informing customers of build quality and build assurance. Through previous I-UK grants: RAMP-UP; MIRIAM; INSPIRE, THEDUS and I-AM, NeuBeam has become a process tailored for industry's need for machines with serial production capability. Large part production is now an achievable objective, in-process monitoring coupled with Artificial Intelligence / Machine Learning (AI/ML) is capable of maintaining tuned machine performance for optimum melt conditions across all geometries. Fundamental to the process is Wayland's patented NeuBeam technology but this can mask some of the data signals that would benefit the process. The objective of PROMETHEUS is to investigate, using the plasma technologies developed under THEDUS, the electron / plasma / ion interaction during the melt phase and the Back Scattered Electron Detection (BSD) signal that results, thereby incorporating BSD imaging into the machine. NeuBeam is the only AM technology that has the ability to incorporate thermal, visual and BSD imaging, with productivity and scalability.

PROMETHEUS aims to ensure that technical complexity is not restrictive to the user but provides a capability that informs the user of part quality.